The University of Essex and IFE Global Logistics (UK) Limited KTP 22_23 R5

To design a custom transport management system using advanced machine learning techniques and data science for process automation and accurate prediction of vessel arrival times in the context of sea freight forwarding.